University of Strathclyde and Cokebusters Limited KTP 22_23 R3

To embed expertise in mobile acoustic technologies for the detection of corrosion and degradation in process piping/pipelines of different morphologies and in non-liquid mediums, allowing us to access new markets such as the energy sector.